Towards a circular economy: carbon utilisation and waste valorisation

This project combines market feasibility and industrial research to develop an innovative solution for on-site waste valorisation and carbon capture and utilisation.